Language support in English-medium-instruction higher education: current challenges and effective collaboration between language and content teachers

The project will offer a contextualised analysis of language support in tertiary English-medium-instruction (EMI) programmes, where content subjects are taught in a foreign language (English), and it will be the first study of its type in Vietnam. It aims to go beyond discussing current practice, to proposing a robust collaboration model between language and content teachers for more effective EMI implementation. Unlike previous research relying solely on interview data (Alhassan et al., 2021), the study will use a broader set of instruments and involve multiple groups of stakeholders as a novel initiative to enhance the depth of its findings